COVID-19 and VCSE organisations response

According to a recent government report (DCMS 06/05/2020) the Voluntary Community and Social
Enterprise (VCSE) sector is "fighting for survival", with increased demand for its services, whilst
simultaneously facing funding cuts estimated at £4.3bn (during March-May 2020), resulting in
many VCSEs organisations estimated to be insolvent 'within weeks'. As the report states:

"Social distancing is making delivering services harder and more costly. Reserves are running out.
Smaller charities, in particular, are at risk of imminent closure".

The core ideas for this project emerged through dialogue with DCMS, who are leading the
government's response on how COVID-19 is impacting the sector, and co-designed with NCVO, the
sector's leading infrastructure organisation. The project has three purposes. First, to provide realtime
data and learning on how COVID-19 is impacting the whole sector and, significantly, varies
across different organisations by size, structure and services offered. Second, to provide lessonslearned
reports about how organisations on the impacts and responses to COVID-19, particularly
focusing on the new working-practices and innovations which can be scaled across the UK. Third,
to provide insights to aid long-term the VCSE sector's resilience.

The project team brings a unique alignment of researchers specialising in the VCSE sector, HR and
innovation, NCVO, who provide sector knowledge, guidance and access, through their research
and policy team and 15,000 members. The outputs are a VCSE vulnerability barometer, providing
real-time data of the impact COVID-19 on the sector, lessons-learned reports, enabling innovations
to be scaled, a final project report and toolkit for resilience.